Shrink Wrap - Incorporating Personality-Fit in the Route-to-Therapy for Individuals Facing Mental Health Challenges

Shrink Wrap seeks to design a solution to transform the way individuals facing mental health challenges go about finding a therapist, by being the first solution to incorporate "personality-fit" in the therapy-search process. It also seeks to make it easier to find therapists who are LGBTQIA+ friendly, or who might have specific backgrounds or cultural awareness, to further ease the barriers and fears people from underrepresented groups face when finding the right support.

For decades, research has shown the personality-fit (or the "therapeutic relationship") between a therapist and their client to be one of the most consistent determinants of how successful that therapy will be (e.g. Horvath & Symonds, 1991 and Baldwin et al, 2007), as well how likely it is that the therapy will be prematurely terminated (e.g. Meier et al, 2006). Yet, none of the existing routes-to-therapy, whether public or private, take this critical factor into account.

As a result, the current route to find the "right fit" therapist has become an exhausting process of trial-and-error, with studies finding that individuals struggling with their mental health are having to try up to 12 therapists (Palumbo et al, 2020). This is not only expensive and time-wasting, but it is emotionally debilitating, since the individual is forced to re-explain their traumas each time they meet with a new therapist, only to find themselves back at square one again.

Additionally, this poses significant problems for the healthcare system, with 50% of patients prematurely dropping out of therapy in the NHS (Connell et al., 2006), as well as problems for private therapists, who are facing high levels of client "churn" and struggling to maintain consistent income (e.g. Nissen-Lie et al., 2017).

The abundance of research consistently emphasising the significance of personality-fit in clinical outcomes and drop-out rates, coupled with the oversight of current routes-to-therapy in neglecting this crucial factor, motivates Shrink Wrap to explore innovative solutions that can significantly improve existing practices from all angles.